Combined Financial Strategies

Ensuring that we have protected our client's financial data to the highest realistic level for a business of our size. Covering computer, mobile device and file security, utilising the cloud for document storage in a secure manner and linking all together to provide a joined up approach to looking after and servicing client data.